Crowdsourcing Medical Trials of Mobile Apps

We are proposing a revolutionary means of clinically trialing low-risk medical apps. The solution will use the power of the Internet, existing commercial app stores and innovative mobile technology to enable any medical app to crowdsource a clinical trial online. The aim is to reduce the significant costs, resources and time required to run a standard Randomised Controlled Trial (RCT) during the early stages of research and development of innovative new app technologies. The trial will provide insight into user adoption, safety, and efficacy. This would free company resources to focus on innovation of the technology and a grand vision of healthcare that focuses on maintaining good health through engagement, early intervention, behaviour change, and prevention to reduce the time spent suffering from ill health.